'Social, economic and cultural capital & health: exploring independent associations between cultural engagement and health - a biosocial analysis of

Complete title: 'Social, economic and cultural capital & health: exploring independent associations between cultural engagement and health - a biosocial analysis of biomarkers and epigenetics in Understanding Society'

Summary: Emerging evidence has suggested cultural engagement, whether in the form of creative activities such as singing or receptive activities such as visiting art galleries, may be good for health. However, the social and economic resources available to people may affect their chances of engaging culturally. Therefore, my project will explore links between cultural engagement and health and investigate whether these links are independent of social and economic resources. I'm interested in how these activities may affect a range of health outcomes including mental, physical and biological health.